Elite UK Universities: A Catalyst for Poor Mental Wellbeing in Black African and Caribbean Students?

Racial disparities within higher education have been a prominent issue, most
apparent among institutions classed as 'elite', usually within the Russell Group;
Black African and Caribbean students are the least represented. Subsequently,
this has led to an institutional Whiteness which has been found to enhance the
probability of racial microaggressions and discriminatory encounters between
both students and academics, ultimately leading to a negative impact on their
mental wellbeing, thus lower application rates and engagement. Although Black
African and Caribbean students are more likely to endorse higher race-related
stressors than other ethnic minority groups, research regarding the mental
wellbeing of African and Caribbean students have been sparse.
The aim of this study is to ascertain how the racialised experiences of Black
African and Caribbean students at elite universities affects their mental health
and wellbeing. It will explore racial encounters, micro-aggressions and
discriminatory behaviours whilst studying at university in comparison to more
inclusive universities, and how it impacts their mental wellbeing.
The qualitative methods employed (semi-structured interviews and focus
groups) aim to attain an in-depth understanding of personal experiences and
identify discriminatory factors of the education system that affects their mental
wellbeing. Theoretical/conceptual frameworks of Critical Race theory and
epistemologies of Whiteness are used to enhance these discussions, as well as
used to guide endeavours to seek structural and cultural factors that impact their
mental well-being.
Overall, this study will identify the barriers preventing Black African and
Caribbean students from an equal opportunity and access to qualifications from
elite higher education institutes.